VIrtual center with Triangle Architecture and CYber-resilience

The main topics of the VITACY Project (VIrtual center with Triangle Architecture and CYber-resilience) will be: • Continue researching in the ATM virtual center technology field. A virtual center is a single ATSU or a grouping of joint Air Traffic Service Units (ATSU) using data services provided by an ATM Data Service Provider (ADSP). This concept encompasses geographical decoupling between ADSP(s) and some ATSU(s) through standardised service interfaces defined in Service Level Agreements. The project will progress in the virtual center concept by developing the “triangle architecture”, a powerful type of architecture based on disaggregating services currently offered by a main ADSP into new specific functionality-oriented ADSPs. The project will focus on developing the following new ADSPs: AMAN (Arrival Management), TBS (Time Based Separation) and CD&R (Conflict Detection and Resolution). • Develop cyber-resilience tools focused in virtual center environment to monitor attacks and display alerts if detected. As the World is becoming more digitalized, cyber-attacks against all countries and all types of organizations are constantly increasing. It is becoming more and more important to have cyber-resilience tools to minimize and stop the impact of this kind of attacks in the ATM environment, as it is a safety-critical service. The project will focus on the following topics: applying digital trust in virtual center communications, developing mediation modules to protect ADSP and starting the development of a cybersecurity supervision console.